The Search for Long-Lived SUSY States in ATLAS

The project will use the techniques from our studies of B hadrons and light states to search for long-lived SUSY particles in the region where the standard model backgrounds are significant but controllable. In the process, various B physics studies will be undertaken.